Edge Hill University and Fairbanks Environmental Limited

To develop a system that will efficiently guide analysts through investigation best practise process, based on probable cause of discrepancy, as derived from previous investigations.